Automation and standardisation of a passive acoustic monitoring (PAM) system

The objective will be achieved by creating a software package with a user-friendly computer interface to display real-time sound spectrograms and power spectra, as well as applying DCL algorithms to record marine mammal sounds, with the potential to extend the device to monitor and quantify anthropogenic sound emission.